Modular connected eLCV platform delivering next generation customer service at zero emissions

Switch Mobility are developing vehicles based on an advanced modular connected eLCV platform. This project will develop core vehicle technologies and test them in a demonstrator environment.